Ento x IFRexta Innvoation Voucher Oct 23

The Institute of Food Research is internationally recognised for its high quality strategic and applied research in food, diet and health. It makes this expertise available to small and medium-sized companies in the food industry.